Enhanced Predictive Analytics for Stroke Recovery in the UK

Each year in Northern Ireland, approximately 4000 people suffer a stroke. eXRt aims to transform stroke rehabilitation in the UK through the integration of advanced predictive models into our established Virtual Reality (VR) platform. Utilising machine learning(ML) and artificial intelligence(AI), this initiative is designed to provide a ground-breaking approach to stroke recovery, focusing on data-driven treatment optimisation.

Research indicates that intensive, high-repetition training is favourable. However, the lack of patient engagement because of the boring nature of current rehab along with over-stretched therapists means the recommended intensity and frequency just can't be reached.

Our existing technology is an engaging VR rehabilitation gaming platform designed to remove the monotonous nature of conventional rehab with remote monitoring for more efficient patient management for clinicians. Providing the optimum amount of therapy and support for patients.

**Objectives and Methodology**

* **Development of Predictive Models**: Employ ML/AI to analyse rehabilitation data, aiming to predict recovery trajectories with a high degree of accuracy.
* **Automated Collection of Key Metrics**: Introduce automatic data capture of essential metrics within the VR environment, including range of movement and coordination.
* **Customised Rehabilitation Strategies**: Leverage predictive insights to create personalised rehabilitation programs, adapting to each patient's recovery profile.
* **Data-Driven Clinical Decision-Making**: Equip healthcare professionals with robust predictive data, enabling precise adjustments in therapy protocols.

**Innovative Aspects**

* **Advanced Data Analysis Technique**s: Implement AI and ML algorithms to analyse complex datasets, identifying key recovery indicators and patterns.
* **Integration of Comprehensive Metrics**: Develop algorithms for automated collection and analysis of critical rehabilitation metrics, enhancing the precision of patient assessments.
* **VR Technology Integration**: Seamlessly incorporate predictive analytics into our VR platform, providing an immersive, adaptive, therapy.

**Projected Outcomes and Impact**

* **Improved Patient Recovery Rates**: Aim to accelerate the rehabilitation process by 30%, enhancing patient outcomes.
* **Enhanced Clinical Efficiency**: Predictive analytics are expected to improve therapy effectiveness by up to 25%, allowing clinicians to effectively fine-tune treatment plans.
* **Economic Impact**: stroke costs the UK economy approximately £26billion annually, the proposed solution aims to reduce rehabilitation costs by up to 20%, translating to significant savings for the healthcare system.
* **Data Contribution to Stroke Research**: The data collected will enrich the understanding of stroke rehabilitation, offering valuable insights for future research in the UK.

**Conclusion**

This project represents a significant advancement in stroke rehabilitation, combining technological innovation and patient-centred design. It will make a substantial impact on stroke recovery in the UK, offering more efficient, personalised, and effective rehabilitation solutions.